The Egba Revolt: recovering the Egba women's strategies, stories and songs

Despite Nigerian women's long history of resistance, their contributions to feminist organising continue to be erased. This multi-modal project will investigate the strategies, stories and songs used by the 10,000 Egba women that resisted colonial apparatuses of policing and taxation by British colonial administrators in 1947. This multi-modal project will also document the creative and innovative ways Egba women implemented their dream for overthrowing colonial taxation and achieveing collective liberation . The Egba Women's Revolt holds key lessons on solidarity and resistance and their embodied acts of protesting and singing were useful for transmitting knowledge. Drawing from archival research and oral history interviews, this multi-modal project pulls this forgotten but significant history from the margin to the centre. Through a critical engagement with history's accumulated erasures and three creative outputs ( a novella, a facilitative encounter and a film ), my research provides a more expansive understanding of the Egba women's anti-colonial struggle.